Behavioral Incentives for Vaccine Uptake: Heterogeneity Across Individuals During the COVID-19 Pandemic

Using a framework centered around core values, this thesis will analyse attitudes and uptake towards vaccination and vaccine incentives in high-income countries. Scarce availability of research considers the role of group values in shaping preferences for healthcare.
The first paper will investigate the role political core values play in influencing an individual's receptiveness to different COVID-19 vaccination incentives during the Coronavirus pandemic in the USA. I will propose an adjusted utility function, where the utility of getting vaccinated depends on income and core values. By parametrizing the cost of getting vaccinated, I will analyze the trade-off between money and the cognitive cost that may occur when an individual engages in an action that can signal political or, to a secondary extent, ethnicity-driven cultural group norms during the COVID-19 pandemic. Using a staggered difference-in-differences approach, the analysis will focus on the effects of this trade-off when exposed to monetary incentive schemes.
The second paper assesses the impact of the United States' Medicaid health insurance expansion program on COVID-19 vaccine uptake. Considering this as a natural experiment, I will compare differences in COVID-19 vaccine uptake in US states before and after expanding Medicaid coverage to states that did not expand using a difference-in-differences approach.
The third paper examines the role of professional norms in influencing the personal influenza vaccination decision-making of healthcare professionals in Italy. Here, I have the opportunity to run an experiment on university students and staff members of one of Italy's largest hospitals. I propose a randomized survey experiment, in which the notions of moral obligation and physician responsibility will be made salient to randomized individuals to observe differences in vaccination preferences between control and treatment groups composed of this hospital-registered physician population.